Digital twins for building decarbonisation: novel framework for efficient building operations and effective retrofit pathways

The project seeks to establish a control system to optimise energy consumption and indoor air quality in buildings based on building physics simulations coupled with live sensors and actuators. Such a simulation-based approach offers promising advantages not only to building operations but also retrofit of buildings for net zero.